International Centre for Lifecourse Studies in Society and Health: Transition Funding

For the last decade the ESRC International Centre for Lifecourse Studies in Society and Health (ICLS) has worked to unite approaches from the social and biological sciences. ICLS's work necessitates a multidisciplinary approach- our team includes researchers with expertise in epidemiology, sociology, biology, statistics, psychology, clinical sciences and demography. Our work looks at how the social circumstances in which people live translate into poor health and unfavourable social outcomes across all stages of the lifecourse - 'how life gets under the skin'. ICLS's work aims to improve understanding about the stepping stones from childhood towards a healthy and productive working life and the maintenance of health and wellbeing in the later years.

During the transition phase the core aims of the Centre are:
- to deliver our scientific programme in 4 areas: child and adolescent health and wellbeing; work and retirement; the social-biological interface; and translational research
- to maximise the impact of the Centre's programme of research
- to build capacity in the quantitative analysis of longitudinal data, and in the communication of findings
Emphasis is given to maximising the impact of our research, past and future, and to fostering impact readiness amongst ICLS researchers.

ICLS has three key strategic priorities;
- to build capacity in the analysis of quantitative longitudinal datasets;
- to bridge the social and biological sciences;
- to extend our international reach.

The UK is renowned for its wealth of studies that collect information on large numbers of people from birth and throughout their lives. However, there continues to be a shortage of scientists with the requisite skills to analyse these complex data. A priority for ICLS continues to be building capacity in this area. We know that the contexts in which people live gets under the skin, but little is known about how this happens - how do social circumstances get into the cells and molecules to cause disease and early death? Our approach helps to develop ideas on how best to combine information collected in longitudinal studies, on social circumstances, psychological characteristics and biological profiles in ways that are theoretically plausible from both social and biological perspectives.

The scientific programme proposed during the transition phase builds on previous ICLS work and is organized around four streams of research.
- Child and adolescent health and wellbeing - here the focus is on the pathways to good health and educational achievements from birth through to adolescence
- Work and retirement - where the health consequences of changing roles of men and women in relation to paid and unpaid work are examined, as are the health consequences of working in 'poor quality' jobs
- The social-biological interface - informing the debate on the utility of using biodata to address questions of interest to the social sciences e.g. does using genetic information add to our understanding of causal relationships?
- Translational elements of ICLS's research - exploring how ICLS's work could be incorporated into interventions and trials.

ICLS's impact activities will build on and extend the successful work undertaken to date which has focused on: i) identifying potential beneficiaries; ii) sharing our research plans and our findings using a range of on and offline platforms; and iii) building relationships and working with groups and individuals to maximise the potential of our work to have impact. In the transition phase, we expect earlier, current and new work to impact even more directly on policy and practice. We expect our policy evidence on good quality jobs to have both economic and societal impact, creating a healthier and more resilient workforce and reducing social inequalities.

Potential impact
Our impact activities will build on and extend the successful work undertaken to date which has focused on: i) identifying potential beneficiaries; ii) sharing our research plans and our findings using a range of on and offline platforms; and iii) building relationships and working with groups and individuals to co-produce knowledge and maximise the potential of our work to have impact. In the transition phase, we anticipate that the work done to date and the work we plan to do will have even more of a direct influence on policy and practice. We expect our research to have economic impact using our evidence for policy around good quality jobs; and to have societal impact as evidence from our work is used to reduce social inequalities and to help individuals be healthier and more resilient. Impact will be achieved via numerous channels.
Our findings will reach audiences through published journal articles, invited talks and keynote addresses, blogs and social media. Our well-established blogs, Child of our Time and WorkLife and their associated Twitter accounts, will continue to be used as vehicles to share our research findings. We plan to create an online resource (animated slideshow or short film) to explain our unique brand of science and how our physical/biological lives intertwine and interact with our social circumstances.
Much of the research we have undertaken and plan to develop further is highly policy relevant. This provides numerous opportunities to engage with and influence policy makers and the policies they propose and implement. We will build on our excellent track record of contributing to policy through the membership of a range of working groups and committees and delivery of invited talks to Government Departments. We will contribute to calls from Select Committees and for POST briefings. ICLS researchers will engage proactively in relationships and activities that will increase the impact of the Centre's work in policy circles.
Our deliberate approach of creating accessible blogs has paid dividends, helping us engage directly via social media with groups and individuals who can benefit from the work. We have a considerable following on our child health and development blog, Child of our Time, and our WorkLife blog is also expanding its reach.
We will continue working directly with third sector organisations in advisory capacities and will seek to further develop co-productive collaborations. During the transition phase, the work undertaken with groups such as Mentor UK, National Literacy Trust, and the Trade Union Congress will be developed and published, providing excellent opportunities to disseminate findings and engage further with other potential beneficiaries e.g. other groups working with young people around alcohol and drugs, Departments of Health and Education, libraries, the Children's Commissioner, and employees and the self-employed with new types of employment contracts and relations.
Through continued proactive engagement with the media (on and offline) and the setting of our research to meet current policy/practice concerns, we will continue to make a positive contribution to many important topical societal debates. These include: childhood obesity; young people and alcohol; the importance of reading in helping children do better in life; poor quality work; and how we better understand poor mental health across the lifecourse, its causes and consequences. Through targeted media activities such as with health and education correspondents, the Big Issue's #WhyBooksMatter campaign and the Guardian's Inequality Project, we will identify journalists interested in using and sharing research evidence and findings to illustrate their writing/broadcasting, thereby generating quality media coverage of our research that will educate and inform the non-academic audiences we are seeking to engage and influence.